High fidelity CFD modelling for flow control and shape optimisation

This project combines high fidelity CFD (computational fluid dynamics) modelling and optimisation techniques in order to investigate how flow controls can influence the design of engineering objects. Turbulent flow around a bluff body (such as Ahmed body) will be modelled using DNS (direct numerical simulation) and LES (large-eddy simulation). A large-scale CFD simulations will be performed utilising high performance computing technique. AI-supported shape optimisation and flow control will be explored together with CFD. Flow control will focus on flow separation and skin-friction. Control algorithms will be develop to either enhance or suppress a target fluid dynamics phenomenon. The optimisation will produce a more aerodynamically efficient engineering system design, achieving better fuel economy and minimising environmental impact. The project would have the potential to have an industrial and environmental impact, providing a new direction in aerodynamic design and shape optimisation. This project will also ensure to focus on what is realistic and attainable for engineering design.